Optimising resources in future heterogeneous millimetre wave communication systems

The vision of this project is to optimise the exploitation of space borne resources in future heterogeneous wireless comms systems by accelerating the deployment of new and higher mm-wave frequency bands for high data rate gateway links between satellite platforms and the terrestrial communication infrastructure. This will be achieved by virtue of a pioneering study that brings together expertise on wireless and satellite communication systems, mm-wave electronics and antennas, atmospheric propagation and digital channel modelling and characterisation. The urgent priority for new mm-wave bands in emerging sitcom systems is evidenced by ESA's TDP#5 mission involving a Q-band (38 GHz) beacon on board the ALPHASAT satellite, which provides a unique opportunity to experimentally characterise atmospheric fading at this frequency. Our world-leading consortium has exclusive access to all three UK-based receive ground stations for this mission as well as exclusive access to meteorological (incl. rain radar) and radiometric data at zero cost to the project.

Potential impact
A strategic aim of the UK is to increase its global share of the space sector. Spectrum scarcity presents a major potential barrier in achieving this national priority. While today the space industry is rapidly capitalising from 10-fold increase in platform capacity enabled by the recent transition to Ka-band, the ever-growing demand for spectrum and emerging applications indicate the need for exploitation of higher frequencies. It is well appreciated by space agencies and the industry alike that links in the Q/V-band is the next step-change enabler for satcom spectrum release. We propose to investigate for the first time globally the practical use of Q/V-band based on actual data measured concurrently at multiple sites. This pioneering study therefore directly addresses a key enabler in accelerating the UK's competitive advantage in the deployment of UK-based high throughput gateways for the European area.